Understanding the Effect of Digital Evolution on Threat Design for Cross-Platform Malware Detection

Understanding the Effect of Digital Evolution on Threat Design for Cross-Platform Malware Detection